End of Life Care in Care Homes

The focus of the study specifically is on equity of access, which will be of value to policy makers, commissioners, providers and beneficiaries of the care home sector. It seeks to do so by using a mixed-method design; first combining secondary quantitative analysis of the National End of Life Care Intelligence Network's database on place of death (NEoLCIN, 2016) and the English Longitudinal Study of Ageing (ELSA) ESRC database on End of Life interviews (Marmot et al., 2016), and second with ethnographic fieldwork and interviewing (Creswell, 2014).
Given the novelty of a mixed-method approach to the study of death and dying, this project is about capacity building for quantitative expertise in the field as well as upskilling my training in quantitative research methods provided by the MRes in Social Policy I am due to complete in September 2017.
Whilst recognising that a study of the kind envisaged appears ambitious, it is essential if the study is to illuminate the large and diverse care homes sector in its provision of end of life care. The first part of the project is quantitative in nature, and will expand on Professor Malcolm Johnson's work with Public Health England. The prime analytical category employed to interrogate NEoLCIN and ELSA datasets will be place of death. The intent is to map where older people die, and who are the older people most likely to die in assisted living, residential care homes or nursing homes, rather than in hospitals or private homes. The ESRC-funded ELSA dataset collects the results of exit interviews with close friends/relatives of respondents who died at least 6 months before the interview took place (NatCen, 2015: 5). Since the ELSA sample is issued at a household level, it will be possible to analyse the trends concerning older peoples' transition into institutional care when approaching the end of life. The ELSA dataset will be used in study one of the PhD as part of a mixed methods approach to inform the design and research questions associated with studies two and three which will be qualitative in nature. The ESRC database will be used as a basis to inform and develop new directions in research.
This immersion in the macro data will inform my smaller scale empirical investigations. During my second year of research, I will conduct ethnographic fieldwork in up to ten care homes located within a travelling distance from Bristol and Bath, i.e. about 30 to 50 miles. This second stage of research will draw on my previous experience of ethnographic methods in this setting and the ethical concerns they entail. In the later stages of analysis, I intend to use triangulation techniques to create a base for grounded indications of wider patterns in the sector.